Intersectionality in gambling related harm

Context: Harms related to gambling behaviour have been found to affect all types of individuals. Gambling harm can negatively affect a persons’ finances, relationships, mental and physical health, employment and education, and risk of engaging in criminal activity. There is evidence that vulnerability to harm differs and that gambling harms are more likely to be experienced by some people, for example by economically and socially disadvantaged groups.
Approaches to try to reduce gambling demand (people’s desire to gamble) and restrict supply (where and how often people can gamble), alongside therapeutic treatments (like Cognitive Behavioural Therapy), medicines, and self-help groups exist, but they are not always accessible to everyone.
Health inequalities are unfair differences in health outcomes between different groups of people. Inequalities are linked to things like income, geographic location, ethnicity, and social exclusion. Intersectionality examines how these various factors like race, class, gender, and others, combine to create unique experiences of discrimination or privilege. Intersectionality in gambling research examines how multiple social identities and their associated inequalities intersect to shape gambling experiences and harms.
The challenge the project addresses: Recent research on gambling harms has been limited to considering impact in specific populations (e.g. neurodiverse, LGBTQ+) rather than considering the differences between specific populations and the issues of intersectionality or relating this to the use of particular types of gambling products. There is a need to bring all of this research together to understand how and why gambling harm affects people differently and how to best support people to manage their risk.
Aims and objectives: We therefore aim to conduct a “rapid evidence review” to find and bring together all the research which can help to answer the following question:
“What is the role of both specific individual factors, and the intersectionality of multiple risk factors, in driving inequalities in gambling related harm.”
We will: search for academic studies as well as reports from important organisations such as the Gambling Commission, DCMS (Department for Digital, Culture, Media & Sport), OHID ( Office for Health Improvement and Disparities). We will ask experts and public advisors to help us to find evidence.
Potential applications and benefits: The rationale for a review looking at intersectionality in gambling harm is the need to ensure that prevention approaches can be appropriately targeted, with tailored prevention and intervention programmes for specific populations, settings or individuals. A thorough understanding of how an individual experiences harm is key to understanding gambling overall, and to developing effective interventions to help people. We will produce a framework of gambling harm factors by gambling type, harm type, and sets of personal characteristics/inequalities, to support further research. We will produce a paper for an academic journal alongside research summaries for researchers and funders, policymakers and public audiences.